Semantic data models for built environment

The PhD studentship will commence with a gap analysis and documentation of barriers on technical and non-technical aspects that include: comparison and evaluation of expressiveness of open vocabularies for data publishing, publishing data and attribution using different license models, technologies supporting data and privacy sharing and protection, all with a view to the built environment applications. Following the initial gap analysis, the work will select appropriate use cases and research on ways to removing technological barriers. Of particular interest is the development of data ingestion methodologies, data completeness characterisation, and quality checking tools. This is very good opportunity for talented students to work with a network of academics in the built environment field giving unparalleled access to data, knowledge and professional contacts.
Parallel to the development of the world-wide web the vision and associated technologies for the publishing of data have evolved and the web of data has emerged for sharing structured data sets. Even though fundamental technological components are available like, for example, the Resource Description Framework (RDF) and Web Ontology Language (OWL), there is still an evolving discussion on relevant vocabularies and the ability to easily export, publish and make discoverable such data sets; technological barriers include issues related to: knowledge representation, data fusion, integration and standardization, data quality and validation. In addition to technological barriers, there are issues related to data ownership, attribution and usage that currently are not adequately addressed.
For built environment applications, a number of open vocabularies are emerging for data sharing: these include the ifcOWL ontology based on the ISO 16739:2013 standard, the SAREF ontology, SimModelOWL and others. The possibility of use of such information in linked-data contexts, where information from multiple domains can be linked using semantic linking tools, allowing for more effective data exploration and data ingestion can have a transformative potential for built environment research. Data requirements exported by national regulations (e.g. EU Public procurement directive 2014/24) will increase the availability of data in open formats.